Events Register

The Brighton & Hove Tourism Alliance aims to build an open database of events that take place in the city, showing not only the timings of the events but also the impact (economic, environmental and social) they have on the city.